Enhanced Low Cost Automation Technology (ELCAT)

ELCAT presents a prime opportunity to develop skills in the field of integrated manufacturing systems.Significant investment in integrated manufacturing systems will be necessary over coming years to ensure that future work can be competitively carried out in the UK, but there is a shortage of local expertise available in this field. By partnering with the universities of Bath and Nottingham, and also with Exechon Enterprises, who have leading capabilities in manufacturing technologies, GKN Aerospace will develop these capabilities within its workforce in the ELCAT project.